Aurelian Protect

Aurelian Protect is your very own easy-to-use personal cybersecurity defence, powered by a suite of AI-driven tools. At its core lies a simple yet revolutionary idea: bringing institutional-grade cybersecurity to every user, regardless of their tech savviness.

Addressing two pivotal challenges in the current cybersecurity landscape:

1. Skill Shortfall: The UK, among other regions, confronts a daunting shortage in cybersecurity expertise, a gap estimated at 11,200 individuals. Despite substantial investments in automation technologies, this shortfall remains a persistent challenge.
2. Vulnerabilities in SMEs and Individuals: The swift pace of technological evolution brings with it new threats. While there are efforts like the cyber essentials initiative, SMEs and particularly vulnerable individuals, such as the elderly or those not well-versed in technology, often remain exposed. In 2021 alone, there were 226,000 ID fraud cases reported, costing the UK £2.5 billion. Their limited resources and knowledge make them prime targets for diverse cyber threats.

Key Aspects of Aurelian Protect:

1. Your AI-driven Cyber Defence: Aurelian Protect is a suite of advanced AI-driven tools acting as your own cybersecurity team. Leveraging Large Language Models (LLM) and Natural Language Processing (NLP), it ensures real-time threat detection, system analysis, and proactive protective measures.
2. Democratising Advanced Cybersecurity: By bridging the gap between advanced corporate-level protections and the often underserved SMEs and specific vulnerable groups, Aurelian Protect aims to level the cybersecurity playing field. With a special focus on those most susceptible to threats, such as the elderly or tech newcomers, it offers institutional-grade cybersecurity, crafted with user-friendly interfaces, ensuring ease-of-use for all.
3. Hands-off Protection: Aurelian Protect doesn't merely detect threats. It offers actionable insights and, when permitted, autonomously enacts protective measures, freeing users from the intricacies of cybersecurity decisions, and emphasising a design centred around user accessibility and simplicity.

Our overarching vision for Aurelian Protect is clear: a digital world where every user, be it an individual or an SME, can venture confidently, secure in the knowledge that their very own AI-driven defence team is on the watch, ensuring their safety without expecting them to be experts in cybersecurity.